AIR (Artificial Intelligence powered Retrofit)

Q-Bot is an SME working in the construction and retrofit sector with bases in London, South Wales and Newcastle. Using robots, designed, developed and built in the UK, Q-Bot specialise in improving homes by installing underfloor insulation (UFI) in the voids that are found below millions of houses built before the 1980s. Q-Bot's retrofit solution is fully accredited (BBA 17/5440i1) and installed in around 5,000 UK homes to date.

Leading this project, Q-Bot plan to use AI techniques and statistical methods to enable the swift and accurate identification of homes suitable for underfloor insulation. For each home insulated, average annual savings of over 600kg of CO2 are achieved for decades to come. With the planned electrification of heat, reducing the load on the national grid to heat millions of homes during winter also scales down the infrastructure required to meet peak demand. Moreover, the occupants of the homes insulated are left with warmer, more comfortable, healthier living spaces with reduced risks of damp and mould.

Deploying AI to accelerate and scale the business will enable Q-Bot to improve the lives of more UK residents living in cold, draughty buildings, and reduce dependence on fossil fuels to target the UK's Net Zero goals.

Telos Digital is a specialist technical consulting company with a network of highly experienced data scientists and engineers. They offer services to organisations large and small to 'explain, advise and do' the work of digital transformation, enabling purpose-led businesses to grow sustainably. Telos Digital are fully supportive of Q-Bot's mission, which aligns naturally with their own values.

As Q-Bot's partner in this project, Telos Digital will bring their experience of managing and analysing technical and operational datasets, along with their first-principles problem solving skills, to leverage the rich data gained from around 5,000 home UFI installations and 13,000 surveys completed by Q-Bot and accredited partner network. Telos have used AI tools to support a variety of businesses ranging from a small neurodiversity education organisation to billion-£ turnover logistics specialists.

The two partners have successful experience of working together, and both firmly believe in data driven decision making to support business success. This project offers Q-Bot an accelerated pathway to effective deployment of AI and improved Customer Acquisition costs and would provide Telos Digital the chance to hone and refine their AI consultancy offering to support other UK SME in making similar steps.